Measuring permeability to understand the mechanisms and predict absorption of PROTACs following oral administration

Essential background (up to 500 words including key references)

Proteolysis-targeting chimeras (PROTACs) are an emerging modality with the potential to open "target space" not accessible to conventional small molecules. Whilst distinct from biologics, PROTACs are considered complex medicines and possess physicochemical properties that lie outside the "rule of 5" that predicts a molecule's suitability for oral administration. As such, they are expected to be poorly absorbed and have very poor oral bioavailability. Despite their highly unfavorable properties, for unexplained reasons the oral bioavailability of some PROTACs seems clinically achievable. The novelty of this project lies within the uniqueness of the molecular class, the challenges/opportunities faced in their oral delivery and the cutting-edge techniques that will be required to elucidate the mechanisms and barriers to absorption.

Aim of the investigation (up to 150 words)

The aim of this proposal is to understand the factors/mechanisms that influence the permeability and hence the absorption of PROTAC molecules following oral administration. It is anticipated that the knowledge gained will lead to a better understanding of the chemistry and formulation strategies needed to enable acceptable oral bioavailabilities, so that these types of molecules can progress through clinical development. Ultimately, it is hoped that the increased understanding can be used to predict the oral bioavailability of these >Ro5 molecules to reduce the need for in vivo studies, upon which their development is currently highly dependent.